Sweet-Gas

Shale gas contains various impurities including an average of around 5%CO2 when it comes out of the ground. The proportion of CO2 increases to as much as 30% towards the end of life of a shale well. Impurities are removed in a process called "sweetening" to meet regulatory and commercial specifications before distribution through the gas pipeline network. Currently, the CO2 that is removed is released into the atmosphere. Cambridge Carbon Capture Ltd is developing a new and highly-efficient wet-mineral CO2 scrubbing technology that permanently, safely and cheaply sequesters the CO2 as a useful magnesium limestone mineral product. Our technology can offer a better alternative to conventional amine scrubbers for gas processing. It can also provide a solution to the bigger problem of cost-effectively sequestering CO2 from flue gases in industrial process and fossil power plants.